TCRlcLNP - Combining long-circulating Lipid Nanoparticles with cancer-targeting T-Cell Receptors to better deliver immunotherapies in the tumour microenvironment.

TCRlcLNP - Combining long-circulating Liquid Nanoparticles with cancer-targeting T-Cell Receptors to better deliver immunotherapies in the tumour microenvironment.